BodyRecog - The Body Shape Tracking App

To be healthy, one needs to be fit and lead a healthy life. However, staying motivated is a challenge. Sticking to one’s chosen program – for lifestyle changes or body transformation – is for some almost an impossible task.BodyRecog – The Body Shape Tracking App – is arevolutionary photo app that: digitally measures the human body, displays results on the user’s photo, analyses obtained data, explains health biometrics, and offers expert recommendations.